The University of Nottingham and Siemens Energy Industrial Turbomachinery Limited KTP 23_24 R1

To develop and implement a novel methodology, for rapidly analysing the heat transfer and flow performance of additively manufactured porous lattice structures within high temperature gas turbine applications.